SmartGridTech

For integrated power networks and related technologies, we're establishing a software system capable of energy & environment analysis that allows for self optimization using swarm intelligence and machine learning.